QuDOS II: Quantum technologies using Diffractive Optical Structures (Phase II)

The project will develop a compact, simplified and more robust apparatus for the preparation of cold atomic samples for a range of sensing and quantum computing applications. The project partners have successfully demonstrated the use of grating chip-based magneto-optical traps in a commercial environment. In validating the use of the grating chips with M Squared’s rubidium-locked laser source, the partners have laid the foundations for increasing the technology readiness level of this key component technology. The proposed project will see the UCA trap become part of a more integrated system, and will move the technology closer to the targeted applications. Additionally, it will emphasie the key role of a single, agile laser source as a key component in the quantum technology toolbox. This technique has wide relevance to the quantum technologies as it forms one of the building blocks for practical and low-cost, atomic sensing devices and quantum computers. The project brings the academic excellence of the University of Strathclyde together with the industrial knowhow of M Squared Lasers to exploit this world-leading innovation from the UK's research base.